Open Architecture Quantum (OAQ) Testbed

TreQ, Qruise, Q-CTRL, Oxford Ionics, and Rigetti are collaborating to create an open-architecture quantum computing testbed. This project unites industry leaders to develop a modular, extensible system for integrating and evaluating quantum components and processors across the supply chain, serving the global market from the UK.

A key innovation of this project is its flexible design, offering 8 unique configurations by combining two quantum processors, two control systems, and two quantum software stacks. This capital-efficient approach maximises value by enabling extensibility and upgrades, ensuring this taxpayer investment supports long-term advancements in a rapidly evolving field.

The testbed also strengthens the quantum supply chain by enabling collaboration among specialised component providers, especially those in the UK ecosystem. Just as classical computing evolved from fully vertically integrated systems to ecosystems of specialised suppliers, this project fosters a similar shift in the quantum computing landscape. TreQ, as a high-level manufacturer and quantum systems engineering company, is at the forefront of this evolution, driving innovation and creating skilled jobs in the UK.

In addition to advancing hardware, the project will deliver an open specification for quantum workflows, creating a common interface between quantum software and hardware. This will enhance collaboration across the industry and accelerate the development of cost-effective solutions to address global challenges in finance, energy, and healthcare.

This initiative represents a critical step toward realizing the full potential of quantum computing, fostering innovation, and strengthening the UK's leadership in quantum technologies.